Facilitating the circular economy in India's food security: the social, economic and agronomic barriers and opportunities of wastewater

Facilitating the circular economy in India's food security: the social, economic and agronomic barriers and opportunities of wastewater